Better scanned electron diffraction with AI

Scanned electron diffraction is a key technology for characterising solid materials with applications in many areas of the EPSRC portfolio (e.g. advanced materials, semiconductor devices, devices for quantum technologies) as well as beyond (e.g. planetary materials, pharmaceuticals). The first key step to turning raw data into anything useful is detecting diffracted electrons, and here AI approaches are clearly going to outperform classical image processing. We are going to work with Stanford over the coming year to build and train deep learning models for recognising diffraction spots from nanocrystalline solids, together with testing these on real experimental data. We request funding for a research visit in July 2026 to Stanford University, CA, in which we will work on pulling together the separate strands being followed at the two partner sites, working towards a publication, and also testing some of the advances on one of their microscopes. This will be followed by attendance at the Microscopy and Microanalysis 2026 conference in Milwaukee, WI to lead a pre-meeting workshop on scanned electron diffraction (in which aspects of the work will be introduced to early career researchers) and a conference symposium on the overall field of which this forms part.